Antibiotic resistance induced by quinolone drugs (MAXWELL_J17DTP)

Antimicrobial resistance (AMR) is a serious problem in clinical medicine. We have found that exposing bacteria to low-level (sub-lethal) concentrations of a quinolone antibiotic induces resistance to a number of other antibiotics. Quinolone drugs target the bacterial topoisomerases DNA gyrase and DNA topoisomerase IV. The observation of quinolone-induced antibiotic resistance (QIAR) has potentially far-reaching consequences for future antibiotic usage and correlates with similar observations in cancer, where treatment with a topoisomerase-targeted anti-tumour drug subsequently leads to leukaemia. In this this project we aim to establish the nature and extent of QIAR and to understand is origin and molecular mechanism.